Rotation directly to Heat

Rotaheat is looking to develop an efficient wind or water power direct heat generator capable using well understood physical principles in a new context. To do this it will require support from a capable design for build engineer and physicist.